University of Cambridge application to the AHRC Creative Economy Engagement Fellowships scheme

The project will support fellowships that aim to support:
To support the career development of talented early career researchers and nurture future leaders
To support the broader skills development of high-calibre recent doctoral graduates or early career post-doctoral researchers in the art and humanities, particularly in relation to working with creative economy partners to support the wider impact of research
To support projects which will contribute to the Creative Economy
To support research which is cross-disciplinary, collaborative and innovation-orientated

Potential impact
See Case for Support